Collecting and displaying contemporary Middle Eastern Art and Design at the V&A: a comparative analysis of museum practices

Collecting and displaying contemporary Middle Eastern Art and Design at the V&A: a comparative analysis of museum
practices